Weight Management Design Accelerator Pathways for Community Based Weight Management Services

Black County Integrated Care Board (BCICB) are reviewing their weight management pathways to ensure that there is a consistent service offer across the System for the population. This will include offering services across Primary Care, Community Pharmacies, Community Services and Secondary Care. There will be a strict eligibility criteria for access to Tier 3 services for patients who require weight loss medication and wrap around support. This is to ensure that the patients with the greatest need are prioritised. This criteria will be regularly reviewed alongside local population data and the scope of the patients that are eligible will be reviewed alongside this. This will be published on the BCICB website where both patients and referrers can see the criteria and services that are available to them.